Nanosensors for Closed Tube Molecular Diagnostics

Renishaw Diagnostics and the University of Strathclyde are proposing a new nanoscale technology which will enable improved healthcare in the diagnosis of infectious disease by using a nanosensor that can detect specific DNA sequences without separation steps and with higher discriminatory power than existing technologies. The area of clinical need is in cerebral spinal fluid (CSF) testing where a limited sample is available and testing for multiple disease states needs to be highly efficient, rapid and accurate. Using surface enhanced Raman scattering (SERS) as the detection technology, we are proposing using this nanoscale technology to detect multiple bacterial and viral targets in a simultaneous, multiplex measurement